Development and Commercialisation of Contactless Valet Parking for Airports

COVID-19 has severely affected UK Airports with passenger numbers down upto 99%. Recovery of the airport industry will be built on passenger confidence as customers become familiar with a range of new services to keep them safe as they travel. Private vehicles will continue to be a significant proportion of the ground transport used to access local (national) airports and parking services will be required to store these vehicles.

Airports want to continue to offer a range of parking products for passengers and valet parking represents an extremely popular and important service (including accessibility) that enables passengers to start their trip close to the terminal.

Valet Parking offers a number of benefits to the airports and the passengers but current processes require a high level of contact between the operation and the passenger. This is from a combination of customer service focus (operations actively wanting to have contact with the passenger to ensure premium-feel and increase selling-touch points) and operational necessity. It is essential that certain information about the passenger is known to ensure their car is returned to them on their return without which there is a risk of 'lost cars' or significant delays in returning the car to the customer. Current tools are designed for use by the operator and there is no feasible way to easily remove the operator-to-customer contact and reliably run a valet parking operation.

Working with partner airports ParkIT (provider of leading valet parking software solutions) are working to find a solution to this problem. Through this 6 month industrial-research project, we (ParkIT Solutions collaborating with ExPD) are developing a Contact-Free Valet Parking service (CFVP) to support a wide range of improvements to offer air passengers an acceptable option when using private vehicles to access airports. CFVP will deliver an improved set of technologies that will remove the need for human interaction while still gathering the data needed to efficiently (and profitably) run a valet parking operation - empowering airports to build their recovery.

International airports are similarly reliant on parking revenues and this project represents an opportunity for ParkIT (and the UK) to lead the way in addressing this problem. A low-barrier-to-entry system that allows a range of industries to enjoy contact free, secure key exchange has a number of alternative uses (car dealerships, car rental, car auctions) and once available "off the shelf" ParkIT will look to engage suitable UK clients.